Glasgow Caledonian University and Sport Aberdeen KTP 21_22 R5

To develop the ProActive Minds programme: an innovative suite of activities and resources that promote mental and physical health in children and young people. To embed sport and exercise psychology knowledge and skills and to expand the ProActive Minds programme nationally.